Empower: ARC Accelerator 2025

EMPOWER provides educational materials on pelvic floor health
for women, and exercise support resources. Empower helps
women of all ages and backgrounds prioritise their pelvic health.
Our evidence-based training, and resources dispel myths that
leaking is normal. With health and fitness providers, industry, and
researchers we widen access to effective interventions that
prevent and treat common pelvic floor conditions. We empower
women to undertake pelvic floor exercises to improve their
health and quality of life.
What is the problem you are trying to
solve and for whom?
Urinary incontinence affects 3-5 million UK women across all age
groups; about 40% of older women have pelvic organ prolapse.
Both conditions impact well-being, incurring substantial costs for
women, health services, and environment. Pelvic floor muscle
exercises (PFME) can prevent these conditions, yet many
healthcare providers lack knowledge and skills to support
women. Women lack confidence about what to do. Our training
empowers health providers and women to confidently improve
pelvic floor health.